The application of remote measurement technology to identify persisting impairments and targets for intervention in ADHD and other at-risk populations

The overall focus of the PhD is to apply remote measurement technology to identify persisting impairments and targets for intervention in ADHD and other related at-risk populations. To investigate how health behaviours and psychiatric symptoms change over time, changes throughout the remote monitoring period will be compared both in within-individual and in between-group (ADHD vs control) analyses. In the first year of PhD, Hayley will investigate:1) How is sleep affected in adults with ADHD (total sleep time, wake after sleep onset, time fall asleep, light/deep/REM duration), compared to control adults, over a 10-week monitoring period? 2) How do 10-week physical activity profiles (steps, heart rate, activity) differ between adults with ADHD and control adults?3) Do changes in the quality of sleep predict changes in psychiatric symptoms (ADHD, anxiety, depression, antisocial behaviour, emotional instability) and cognitive measures of attention and inhibition? 4) Do changes in the level of physical activity predict changes in psychiatric symptoms (ADHD, anxiety, depression, antisocial behaviour and emotional instability) and cognitive measures of attention?